Novel measurements of aerosol thermodynamic and optical properties using phase shift photoacoustic spectroscopy

The interactions of aerosols with light both through direct scattering and absorption in addition to indirect methods by altering cloud albedo are important in affecting the overall radiative forcing of the climate. Despite this importance, these interactions are still one of the largest uncertainties in climate modelling and thus limit future improvements, the role of volatile components in particular is not well understood, highlighting a key area for research. This project endeavors to develop a state-of-the-art spectroscopic technique to measure the effect of volatile components on the interactions of aerosols with light to transform the understanding. The extinction and absorption cross-sections for aerosols
generated from ammonium sulphate, nigrosin and mixtures of the two will be measured using cavity ring down and photoacoustic spectroscopy respectively. Using Mie theory to determine expected values a comparison with experimental data will be made. Current photoacoustic measurement approaches only allow absorption cross-section measurements for dry aerosols, yet atmospheric aerosols often exist as deliquescent droplets. Initial studies have shown the potential for using the phase shift, between the periodic modulation of the laser power and the recorded acoustic waveform, that may be recorded from photoacoustic spectroscopy measurements to enable light absorption measurements for aerosols containing water or other volatile components such as organics. It has also been shown that this phase shift can be used to quantify the volatility of an aerosol sample. This project will utilise EXSCALABAR (EXtinction, SCattering and Absorption of Light for AirBorne Aerosol Research) which is a suite of cavity ring down and photoacoustic spectrometers developed by the Met Office for deployment on the FAAM aircraft for measuring aerosol extinction and absorption coefficients for atmospheric monitoring.

Potential impact
Aerosol science has a significant impact on a broad range of disciplines, extending from inhaled drug delivery, to combustion science and its health impacts, aerosol assisted routes to materials, climate change, and the delivery of agricultural and consumer products. Estimates of the global aerosol market size suggest it will reach $84 billion/year by 2024 with products in the personal care, household, automotive, food, paints and medical sectors. Air pollution leads to an estimated 30-40,000 premature deaths each year in the UK, and aerosols transmit human and animal infections. More than 12 million people in the UK live with lung disease such as asthma, and the NHS spends ~£5 billion/year on respiratory therapies. Many of the technological, societal and health challenges central to these areas rely on core skills and knowledge of aerosol science. Despite this, an Industrial Workshop and online survey (held in preparation for this bid) highlighted the current doctoral skills gap in aerosol science in the UK. Participating industries reported that only 15% of their employees working with aerosol science at doctoral-level having received any formal training. A CDT in aerosol science, CAS, will fill this skills gap, impacting on all areas of science where core training in aerosol science is crucial.

Impact on the UK aerosol community: Aerosol scientists work across governmental policy, industrial research and innovation, and in academia. Despite the considerable overlap in training needs for researchers working in these diverse sectors, current doctoral training in aerosol science is fragmentary and ad hoc (e.g. the annual Fundamentals of Aerosol Science course delivered by the Aerosol Society). In addition, training occurs within the context of individual disciplines, reinforcing artificial subject boundaries. CAS will bring coherence to training in the core physical and engineering science of aerosols, catalysing new synergies in research, and providing a focal point for training a multidisciplinary community of researchers. Working with the Aerosol Society, we will establish a legacy by providing training resources for future researchers through an online training portal.

Impact on industry and public-sector partners: 45 organisations have indicated they will act as CAS partners with interests in respiratory therapies, public health, materials manufacturing, consumer and agricultural products, instrumentation, emissions and environment. Establishing CAS will deliver researchers with the necessary skills to ensure the UK establishes and sustains a scientific and technical lead in their sectors. Further, it will provide an ideal mechanism for delivering Continuing Professional Development for the existing workforce practitioners. The activity of CAS is aligned to the Industrial Strategy Challenge Fund (e.g. through developing new healthcare technologies and new materials) and the EPSRC Prosperity Outcomes of a productive, healthy (e.g. novel treatments for respiratory disease) and resilient (e.g. adaptations to climate change, air quality) nation, with both the skilled researchers and their science naturally translating to long-lasting impact. Additionally, rigorous training in responsible innovation and ethical standards will lead to aerosol researchers able to contribute to developing: regulatory standards for medicines; policy on air quality and climate geoengineering; and regulations on manufactured nano-materials.

Public engagement: CAS will provide a focal point for engaging the public on topics in aerosol science that affect our daily lives (consumer products, materials) through to our health (inhalation therapeutics, disease transmission and impacts of pollution) and the future of our planet (geoengineering). Supported by a rigorous doctoral level training in aerosol science, this next generation of researchers will be ideally positioned to lead debates on all of these societal and technological challenges.